Research into the methodology and the application of meta-analysis of diagnostic tests in clinical practice

As part of the process of giving a patient a particular diagnosis, the clinician will often apply one or more diagnostic tests to the patient. On the basis of the test results he or she will judge whether the patient has a particular disease. Unfortunately diagnostic tests are rarely 100% accurate. The clinician will refer to studies which have evaluated the accuracy of the test to aid their judgment and improve the chance of making the correct diagnosis for the patient.

Often there is not just one study evaluating a test. A technique called meta-analysis has been developed to combine the results of these studies to provide an overall summary of the test‘s performance. Although used successfully as a method for combining studies on treatments of patients, meta-analysis of studies on diagnostic tests has so far provided only limited use to the practicing clinician. The aim of the research is to explore methods which may increase the utility of meta-analysis to the practicing clinician and consider alternative methods for combining studies in diagnostic research.

Technical abstract
Aims
Meta-analysis has been used successfully in therapeutics but is still developing in diagnostic research. The field has shortcomings in the effectiveness of the current techniques and in their transferability to clinical practice. The proposed research will aim to increase the utility of meta-analysis of diagnostic tests in clinical practice, and develop alternative models to combine the results of primary diagnostic studies.

Objectives
1. To establish the main methodologies used in the meta-analysis of diagnostic test studies in the medical literature, identifying strengths, weaknesses and factors which influence the transfer of accurate summary estimates to clinical practice.

2. To examine all potential constraints that clinical practice may impose upon a test‘s performance characteristics and model how these may modify reported study estimates. The findings here will inform the 3rd objective.

3. To investigate and develop other potential methods and models of meta-analysis in diagnostic testing

Design and Methodology
Phase I:
A systematic review will be used as the foundation for identifying variables (e.g. co-morbidities, disease prevalence, number of test positives) which may potentially constrain the application of study results to clinical practice.

Phase II:
The utility of the identified variables will be tested. This will be done by identifying published meta-analyses (usually summary ROC curves) on specific diagnostic tests (e.g. ECG interpretation, Nucleic Acid Amplification Test for Chlamydia). Data will then be collected on the potential constraining variables relevant to a particular test. Following this the applicability of each meta-analysis to clinical practice will be assessed by combining the data collected with the summary ROC curve for that diagnostic test.

Phase III:
This final phase will be to consider other type of models for meta-analysis which allow for more than one variable (i.e. the diagnostic test threshold) to vary at any one time. This will be used as a platform to try and develop a new model which would have greater applicability in the clinical setting.

It is expected that the results of the research will help improve the understanding and utility of meta-analysis techniques on diagnostic tests particularly to the clinician who is keen to apply evidence based medicine to their practice particularly in primary care. As the work will involve developing mathematical tools and applying them to primary care, it has the added benefit of meeting two scientific priority areas for research and training as outlined on the MRC website. http://www.mrc.ac.uk/Careers/Fellowships/Guidanceforapplicants/ListofScientificPriorityAreas2005-2006/index.htm